Vital Sites: Ecologies of Crisis in Narratives of Illness

The advent of COVID-19 saw the public rapidly coming to terms with illness as a spatial and
environmental matter. Access to greener environments became desirable, and our porous, permeable
lives were exposed to new conditions of viral intimacy. Aligned with such thinking, this project aims to
deepen our understanding of how contemporary illness narratives might shed light on this connection.
The key questions that underpin this inquiry are: what difference would it make if the medical
humanities thought of health crises in ecological, rather than individual, terms? How would the study
of illness narratives be different? How would the study of trauma be different? How do narratives
respond to crisis as well as express crisis? These questions shake up current thinking systems that
declare a fixed separation between illness and the wider world. Some secondary questions include: how
might illness narratives offer interpretive frameworks for reading crisis as something that implicates
both human and nonhuman life-worlds? What can human crisis narratives tell us about nonhuman
crises? What does a "prismatic" health space look like?